Design and engineering of antibiotics using systems and synthetic biology

Recent advances in molecular biology, in particular our improved ability to read and (most importantly) write genomic sequences, have led to renewed excitement in the area of genetic engineering. This ambitious new generation of genetic engineering, Synthetic Biology, has biotechnological potential. One of its most promising application areas is the generation of high-value bioactive natural products, including antibiotics and anticancer drugs.
The synthesis of bioactive natural products is usually encoded by large gene clusters in microbial genomes. A typical genome contains dozens of such clusters, but only a tiny fraction of these has a known end product; the others are silent or "cryptic". We will focus on one such gene cluster identified together with Demuris in a BBSRC/Innovate UK-funded project which ended in 2016. This project is part of an ambitious attempt to develop general strategies for awakening such cryptic clusters and characterizing their products.
1. Redesign and refactor the identified gene cluster for inducible overexpression ("awakening") and characterize the end product in detail, using for example, transcription studies, DNA assembly, CRISPR/Cas system, targeted and untargeted metabolite analysis.
2. Identify gene units that tend to be co-transferred horizontally between organisms or unique accessory enzymes, using a deep evolutionary analysis of thousands of sequenced gene clusters across hundreds of genomes. Each of these units is expected to carry out a well-defined type of chemical modification.
3. Develop a screening system in which the biochemical function of these units can be identified. This will be based on a metabolomics strategy that comprehensively characterizes changes in small molecule profiles of microbial indicator strains due to switching on of a specific gene unit.
4. Determine the identified gene units' functionality through enzymology in different background and on different chemical scaffolds, including that of gentamicin, to generate new biochemical diverse antimicrobials.
5. Conduct potency and activity spectrum testing against clinically relevant pathogens (MDR Grambacteria) and further scale-up fermentation (Demuris) for subsequent structural elucidation and the evaluation of cytotoxicity.
The track record of collaboration of the project partners and their world-leading expertise in the research area guarantee the feasibility of the project plan, which is based on a solid foundation of pilot studies.